Silence and barriers to adult Afro-Caribbean [Black] people reporting child sexual abuse/exploitation in Britain: A survivor-led qualitative study.

There is a growing body of research on the victim-survivors of child sexual abuse and child sexual exploitation (CSAE) globally. Victim-survivor researchers are also playing an increasingly important role. Victim-survivor researchers bring a vital perspective to childhood sexual abuse studies. They excel in identifying key research questions and building trust with participants, ensuring research relevance and fostering open communication. This is leading to debates and positive changes to mental health and other services that support moving forwards in life and quests for justice, but there is a long way to go. Critically, there is a notable gap in empirical studies on Black lived experiences in the UK (Children's Commissioner, 2015) and Black women's lived experiences of violence (Kanyeredzi, 2014). Afro-Caribbean (Black) people are underrepresented in research but over-represented in the both the mental health (Beresford et al 2009) and prison systems (Prison Reform Trust). They are a 'doubly hidden and excluded group: they are not reporting and not being picked up by universal services', (Angelou Centre, 2016). In other words, there is a lack of research into this population's needs and, therefore, inappropriate service development/refinement. Utilising a survivor-led qualitative approach, the intention of this study is to explore the barriers to Black victim-survivors reporting child sexual abuse as adults in Britain and, secondarily, the ways and extent to which racism and colonialism may silence survivors. Findings will address the clear evidence gap and help in the development/refinement of services to meet the needs of excluded Black victim-survivors. Black victim-survivors can lead and participate in research as part of the 'trauma mission' (Herman 2009) that is essential to moving forwards in life. As an insider researcher, I advocate for the role of victim-survivor participation in empowering, healing and challenging inequality, (Clemens and Mason 2008).